FireStop

The FireStop project will develop a novel firestopping material that can be used for sealing the gaps in fire

compartments between cables/pipes and the compartment wall. The project will focus on achieving flexibility

of a foam based solution that is both 100% fireproof, and does not contain isocyanates. Unlike current

technologies that prone to cracking under thermal expansion or sudden shock movements, FireStop will have

sufficient flexibility to allow for these movements. Additionally benefits of the FireStop solution are that it does

not require manual mixing of components, making it faster to apply, cheaper for the end-user and removing

the factor of human error, it does not contain any type of toxic materials in the production process or release

them when exposed to fire, it has a low a carbon footprint, the self expanding foam makes it easy to apply even

to difficult to reach areas, the lower density of FireStop makes it lighter, which has particular benefits for high-

rise constructions and reduces the overall amount of foam required. Lastly, besides filling gaps of 25-100 mm it

can also seal linear gaps between building elements of up to 100mm wide.